Contextual Behaviourism in Artificial Intelligence: Simulation, Emergence, and Application

With the rapidly increasing prevalence of Artificial Intelligence (AI) in society, there is a demand for explainability and interpretability to be inherent characteristics of these systems. After all, trust is a critical foundation in the implementation and uptake of AI. One method of developing this trust is to adapt biological and psychological frameworks of human behaviour to AI, enabling these models to operate in a similar fashion to users and exhibit adaptability, resiliency and understandability.

One such field from which frameworks can be leveraged is contextual behavioural science, a school of behavioural psychology that focuses on a perspective where interactions between organisms and their environment are specific to the contexts in which they occur. This approach has formed the foundations of numerous pivotal contributions to behaviourism, including relational frame theory and acceptance and commitment therapy. Additionally, there has been recent interest in contextual behaviourism and AI, which has provided the frame for this project.

This project aims to explore intersections between contextual behavioural science and AI in an attempt to benefit behavioural psychologists, AI researchers, and society as a whole. This exploration will be split across three distinct areas:

1. Simulation: computational modelling has been popular in contextual behaviourism, replicating human behaviour in experimental settings to aid in designing future experiments. This part of the project will look to expand these endeavours into creating interactive and visual tools for pre-existing simulacra and creating new simulations that leverage recent developments in the field
2. Emergence: following on from simulation, another key aspect of this project will be the hypothesis and design of algorithms and learning mechanisms that allow behaviour identified in contextual behaviour sciences to emerge naturally in AI. The work undertaken during simulation development, combined with a thorough examination of contextual behaviour science literature, will help identify and inspire the foundations of such a mechanic.
3. Application: This feature goes hand-in-hand with the prior but looks beyond at specific uses of AI in therapy and education. This can include (but is not limited to) analysing counselling transcripts and highlighting insights for healthcare professionals, designing models to assist in applying acceptance and commitment therapy, and generating graphs of relational networks to allow researchers to better visualise individual behaviour.

This project will involve an iterative methodology. Analysis of contextual behaviour science and its application to AI will inspire new designs for simulations, learning mechanisms, and applications or modifications and improvements to preexisting systems in the intersection of these fields. These designs will be subsequently implemented and tested alongside contextual behaviour researchers. Testing will consist of user testing of interaction and visual features alongside replicating simulated experiments with human participants. Results from the testing phase will directly influence future iterations of each system, along with the design of additional models, mechanisms and applications.

The value of this project is substantial in both research and society. Creating and improving in-silico models of contextual behaviour provides researchers with further opportunities to explore potential experimental designs and novel scenarios difficult to examine in human populations. These opportunities will have a knock-on effect on the healthcare sector, inspiring new forms of treatment and therapy from a contextual behavioural background. Meanwhile, research on the emergence of features of contextual behaviour will be useful for symbolic learning and theory of mind in AI. It could help to improve the logical ability of large language models such as ChatGPT.